Palaeoclimate reconstructions from Tierra Del Fuego to detect Land-Ocean-Atmosphere Interactions

The nature of future human induced climate change is highly uncertain with projected global temperature increases in 2100 spanning 0.3-6.4 Celsius (IPCC 2007, AR4). Part of this large uncertainty is due to the paucity of climate & proxy-climate data to validate climate models & constrain Earth System sensitivity to simulated forcing, particularly in the Southern Hemisphere (SH). A key component of variability of the SH atmosphere is the Southern Annular Mode (SAM), which is an oscillation of atmospheric mass that results in changes in the westerly winds over the Southern Ocean. The SH westerly winds modify the upwelling of carbon-rich deep water & therefore influence the global balance of carbon dioxide between the ocean and the atmosphere. It is uncertain whether the recently observed intensification of the southern westerlies will cause the Southern Ocean to be a net source or sink of atmospheric carbon dioxide. Little is known about the long-term past variability of the southern westerlies & atmospheric carbon dioxide, making it difficult to separate internally & externally-forced fluctuations. It is imperative to rectify this deficiency in order to generate & test hypotheses to explain the processes of change in the strength of the southern westerlies & how these are related to (inter-)hemispheric climate change during known periods of contrasting climate change, for example the Medieval Climatic Anomaly & the Little Ice Age.
This project will investigate four new sites located in southern South America (SSA). This region is located in the core of the southern westerlies and is ideally located to capture changes in their intensity. SSA terrestrial peatland-based palaeoclimate archives are capable of recording long-term changes in the westerlies, given that wind intensity affects precipitation mainly produced in winter by fronts & low-pressure systems embedded in the prevailing westerly circulation. The selected sites are all rain-fed peat bogs, which provide excellent climate archives. Plant & protozoan (testate amoebae) fossils preserved in well-dated cores extracted from these bogs will be used to reconstruct past changes in Bog Surface Wetness (BSW, an index of surface water balance) over the last ~2000 years, at a time resolution of 10-100 years. The same core samples will be analysed for stable isotopes of oxygen & hydrogen. The spatial & temporal distribution of the heavy isotopes of these elements in precipitation is related to air temperature, & hence to atmospheric circulation. The isotope signal captured in the cellulose fraction of Sphagnum moss closely tracks that of the precipitation used by the plant for cellulose synthesis. Hence, fossil Sphagnum from raised peat preserves a clear signal of past changes in climate & atmospheric circulation. The stable isotope data will be compared with isotope measurements from moss banks & ice cores from the maritime Antarctic and Antarctic Peninsula, in addition to stable water isotope data & BSW reconstructions from eastern North America. Analyses of fossils & stable isotopes from the same core levels will allow us to reconstruct the timing, magnitude & spatial pattern of the regional terrestrial response, as well as exploring the impact of different causal factors such as changes in atmospheric & ocean circulation & solar variability on the climate of the study area. In this way, insight will be gained into the mechanisms that have driven climate change over the last ~2000 years.
Hypotheses to be tested:
1 Climate changes during the last ~2000 years in SSA are in phase with climate changes identified in eastern North America & NW Europe, & represent inter-hemispheric teleconnections.
2 Climate changes in SSA during the last ~2000 years are in antiphase with Northern Hemisphere climate changes & represent a bipolar seesaw.
3 Climate changes in SSA during the last ~2000 years are uncorrelated with Northern Hemisphere climate changes.

Potential impact
Who will benefit from this research?
1. Palaeoclimate scientists and Earth System modellers interested in the nature and causes of long-term climate change. 2. Peatland scientists and conservation agencies interested in the long-term record of peat forming plants, in terms of stability and response to former periods of climate change. 3. Peatland scientists and Earth System modellers interested in the interplay between long-term climate change and carbon sequestration in peatlands, given that these ecosystems represent a significant component of the global terrestrial carbon cycle. 4. The media and the wider public, students and school-level audiences. 5. Training and development of project PDRA staff with specialist, media, presentation and oral communication skills.

How will they benefit from this research?
1. Better understanding of the rate and nature of climate change in southern South America and how this is related to changes in the Northern Hemisphere. 2. The creation of quantitative reconstructions of climate change and stable water isotope reconstructions in a data poor region will have an impact upon Earth System modellers. Rigorous AOGCM development is dependent upon the availability of high quality palaeodata to ensure meaningfull data/model comparisons.

What will be done to ensure that they benefit from this research?
1. A regularly updated website describing the project, with both technical and general sections and a choice of three languages (English, Spanish and Welsh), in order to target the wider global community and local communities in Chile and Argentina. 2. Press releases to regional, national and international conservation organisations. 3. Attendance at local and national events to promote the public's engagement with science, particularly school level audiences. We will incorporate 'hands-on' displays of real life sub-fossil samples and a moveable display of posters. 4. Routine dissemination activities through peer-reviewed journals, congress, academic newsletters and submission to specialist databases.